High speed drone constellation for real time monitoring of marine ecosystems

Today's maritime monitoring methods do not work: they are either too coarse (radar, satellite), too expensive and polluting to use at scale (ships) or too slow to respond to fast moving changes (unmanned vessels). Aircraft are effective, but so expensive that even Navies with large budgets can only use them sparingly. That leaves most organisations, from businesses to government agencies (like this call's funders, DEFRA and the NCEA) without a solution to monitor the environment and human activities at sea.

That is why Marble is developing a new end-to-end system based on using a fleet of small (<10kg weight) high performance (\>100km range) electric drones. It will reduce the cost of aerial surveillance by a factor of 20x, making it affordable enough for a permanent deployment, even where budgets are limited.

With previous systems, Marble demonstrated key aircraft and sensor breakthroughs, but an essential development remains: enable multi-aircraft (swarm) operations, which is the core R&D of this project. It will include the development of novel mesh networking communication, integrated health monitoring, and software to handle the large datasets.

In partnership with marine and drone operation experts, the project will deliver this innovation, and demonstrate it to several end users (MMO, IFCA, Home Office) during a one month deployment in the UK where operational approvals have already been granted. By the project's conclusion Marble expects to have quantified human pressures over a surface equivalent to the UK's land area. This will underline our technology's efficacy for broad spatial and temporal data collection, ensuring value for money, high efficiency, and minimal environmental impact.